Snyffle Ltd

Snyffle is an innovative gamified online platform that matches students with corporations, NGOs and other private entities, based on mutually defined criteria, to provide grants, scholarships and subsidised loans to help students finance their education. These packages may also come with additional benefits such as a job upon graduation and opportunities to travel, all depending on a tailored package that both parties agree to. Snyffle creates flexibility in student finance while ultimately working towards our values of continuing to increase access to education.